Brunel: Realising heavy-duty hydrogen thermal engines beyond Euro VII

Cummins and their partners in the supply chain - BorgWarner (PHINIA), Zircotec and Johnson Matthey - are collaborating to develop a novel zero-CO2 hydrogen internal combustion engine concept (H2-ICE), based on their optimised spark-ignited platform. The Brunel project targets potentially transformative reductions in complexity of a flexible combustion and aftertreatment architecture, underpinned by novel fuel injection technology.

The consortium's approach targets significant improvements in performance for alternatively-fuelled powertrains, upfront costs, durability/reliability and non-CO2 emissions. Conditional on achieving acceptable power density and thermal efficiency, developments can accelerate the adoption of H2-ICE as direct substitutes for diesel ICEs, whilst safeguarding UK supply chains.